Catalytic Arene and Heteroarene C-H Borylation

This project will develop new aluminium catalysts and investigate their reactivity towards C-H bond activation, to develop an aluminium-catalysed C-H borylation reaction. Catalytic C-H bond borylation of arenes and heteroarenes is an important transformation because of the significant synthetic utility of aryl boron esters. This work is an extension of an existing, highly successful, collaboration between the Thomas and Cowley groups. It aligns with the EPSRC priority area Catalysis